Liberating Lithium from Subsurface Resources

Lithium and other critical metals are key to battery technologies and improving the utility of renewable energy. Lithium is sourced either from large traditional mines or concentrated brines that are pumped out of deep reservoirs. The brines are left to dry out concentrating the lithium in the residue.

Other sources of lithium and other critical metals are too deep in the crust or at too low concentration for conventional mining to be commercially viable. Even when mining is viable the environmental cost of mining can be very high. If it is possible to extract the metals from lower concentration or deeper source rocks it would potentially open significant new sources of critical metals, lowering their price and supporting the energy revolution. One possibility is to use enhanced chemical leaching to concentrate the desired metals in a fluid which can then be pumped to the surface and the metals extracted.

The project will focus on the rates and mechanisms of metal dissolution in geophysical fluids under crustal conditions. We will initially focus on lithium because it is both more soluble than some other metals and a key ingredient in batteries. By varying the temperature, pH and composition of the fluid the student will investigate the optimal conditions for leaching and determine if it is possible to concentrate metals into an extractable fluid.

The project will include, among other aspects:
- geological field work
- characterization and thermal cracking of granites
- mineral dissolution experiments.

Experimental methods will include the high pressure, high temperature experimental apparatus, electron microscopy (SEM), electron microprobe analysis (EPMA), and mass spectrometry for quantification of chemical changes to the source material and the extracted fluids. Depending on the direction the project takes these studies could be complemented by high energy synchrotron XRD and neutron diffraction methods at central facilities such as the Diamond light source and ISIS respectively.